Little Vantablack Dress

Since 2011, XO have been creating work that blurs the line between art and science. From a flying dress for Lady Gaga to a bluetooth controlled fibre-optic material, we have been at the forefront of creative technology.

Advances in graphics rendering, blockchain and non-fungible tokens have opened the possibility of realising concepts for our archive that were previously impossible to create.

The Little Vantablack Dress will be our first work post-pivot: previously impossible due to the material limitations of Vantablack, the world's darkest material, the dress will be completely defined within the blockchain -a unique approach among NFT works.